AI powered educational games generator for teachers

This project will be delivered by developing an entirely new set of innovations which when plugged into an Educational Games Authoring platform produce individualised adaptive learning games. There five key aspects to this project:

1. **Language model API**: The first step in the process is to access an AI language model API, such as OpenAI's GPT-3, which can generate individualised educational content based on the student's needs and interests. The API receives instructions inputted by a user via a web form.
2. **Individualised educational content**: Our algorithms use the input information to instruct the language model API and generate written learning content that is tailored to the student's learning needs.
3. **Porting content into Games Authoring platform**: The content can now be ported into a Games Authoring platform to create a unique interactive learning game.
4. **Publish Interactive game**: The resultant game will be published to a front-end web portal where it can be played and shared by teachers and students.